Nanoparticle Embedded Graphene Oxide Cellulose Membrane for Industrial Wastewater Treatment

Graphene has remarkable hydrophobic properties which are ideal for wastewater treatment. Naturally, Graphene repels water but allows permeation when there are narrow pores within it. Graphene or modified Graphene such as graphene oxide (GO) and reduced graphene oxide (rGO) sheets allow water molecules to pass but block the passage of contaminants and substances. Further research is required to understand the GO's impermeability to all gases and vapours and allow ultrafast separation of atomic species. The extremely thin nature of graphene means lightweight and low-cost water filtration systems can be developed. Nano-MEM, therefore, aims to develop novel nanocomposite embedded GO and rGO as membranes for solar water treatment units for industrial effluent treatment. Development of such techniques can help support surface and groundwater pollution reduction within the river basin, thereby promoting its sustainable development in developing countries.